Superconducting qubit with a quantum memory

The main goal of this project is to realize and investigate a multimode microwave quantum memory
coupled to a fixed-frequency superconducting qubit. There are real-world problems, such as
biochemistry and astrophysics, which require loads of time by using a classical computer. Therefore,
superconducting-based quantum computers have been spotlighted due to their capability to solve
time-consuming and extreme problems and events. Even these problems require numerous qubits
to be solved. However, decoherence from the outer environments that affect the relaxation and the
dephasing time brings difficulties in scalable quantum computing. And the simple increment in the
number of superconducting qubits is not a scalable solution due to obstacles such as decoherence.
The multimode microwave quantum memory can store the quantum states of the superconducting
qubit. A single microwave domain photon inside the multimode microwave quantum memory can
store the quantum state of a superconducting qubit by helping with a microwave cavity resonator.
Once the photon stores the qubit states, the superconducting qubit can retrieve this information
when necessary. In the multimode setup, the quantum states of the superconducting qubit can be
stored in different modes within the quantum memory, which allows the qubit to selectively retrieve
the photon and recover its quantum state from quantum memory. This multimode microwave
quantum memory will enable scalable quantum computers without necessitating the simple
nanofabrication of multiple qubits.